Queen Mary University of London and LIfT BioSciences Limited KTP 22_23 R3

To significantly improve the accuracy of a novel immunotherapy, through sophisticated in-vitro tumour models (containing tumour cells, non-tumour cells, and immune cells). This will help to accelerate Cancer therapy development.